Low carbon geopolymer (pre-cast concrete)

Corrosion is the single most serious cause of deterioration of reinforced concrete structures. It leads to expansive corrosion products, cracking, staining, spalling from the surface and ultimately structural weakness and health and safety concerns. C-Probe (working with Sheffield Hallam University) has developed a low carbon geopolymer cement binder for use
as a concrete repair mortar and new build concrete. The project will explore the potential of using the geopolymer as a pre-cast material for construction integrated with structural health care technology thereby futureproofing construction.